Research Project Proposal: Oversensitivity of Retirement to State Pension Age

Ageing populations have forced many governments to increase the state pension age. Details of these reforms have varied between countries but a recurrent finding is labour market exits spike at legislated pension ages. Retirement decisions are highly sensitive to the state pension age. So sensitive, many studies claim, a rational expectations (RE) framework cannot generate this reaction. Yet, others claim to match observed retirement decisions without abandoning RE. Even accepting RE under-predicts retirement at state pension age, unless the nature of the deviation from RE is understood, erroneous policy conclusions may be reached.

The objectives of this project are twofold. Firstly, to reassess the claim of oversensitivity relative to the predictions of RE. Secondly, to investigate rational inattention, a theory acknowledging costly thought via a utility cost of
information acquisition, as a cause of the sensitivity of retirement to state pension age. These objectives will be pursued in the context of a reform to the female state pension age in the United Kingdom from 60 to 65. This reform, announced in 1995, has a staggered implementation started in 2010 and due for completion in 2020. Being the earliest the pension can be claimed, the UK state pension age is, in the jargon, the ERA (Early Retirement Age). To address the first objective of reassessing the claimed oversensitivity, I will choose calibrations of RE life-cycle models from the literature with the aim to maximise the labour market participation response to the ERA. Predictions will be compared to observed labour market exits at the ERA focusing on households with higher assets at ERA as, being less impacted by liquidity constraints, RE predicts their retirement choice reacts least to the ERA. The English Longitudinal Study of Ageing (ELSA) dataset will be used as it contains rich asset holding information and covers the relevant population over the period of the reform. To address the second objective of assessing RI as an explanation of this high sensitivity, I will estimate a structural life-cycle model incorporating RI generating quantitative predictions. This will permit comparison to predictions of other deviation from RE in the context of retirement which have been modelled in other paper.